Building English Shelterbelt Trial for Productivity (BEST-Productivity)

There are over 0.25 million miles of hedgerows across 106,000 farms in England alone. Well-managed hedgerows serve as field boundaries that can support biosecurity, biodiversity, deliver ecosystem services (e.g., water management and soil protection) and offer meaningful shelter for crops and livestock, improving productivity and welfare. However, many hedges are currently in a poor state thus offering a real opportunity for improvements to increase shelter benefits for both farming and nature.

Effective shelter is achieved at 40-60% porosity; creating warmer air/ground temperatures; better shelter for animals and plants, earlier leaf-growth and less leaf damage.

The aim of the 'BEST-Productivity' project is to measure their impact. This includes productivity measures (e.g., pasture establishment and regrowth); animal measures (e.g., health, liveweight-gain). We will measure benefits and determine how hedge-windbreaks can create microclimate conditions which benefit food-production, and develop on-farm methods to measure and maintain function. Farmers will measure porosity on farm (comparing drone and smartphones images) using our own software. These will be considered alongside microclimate measures (soil and air) and carbon baselines and gross margins will also be evaluated.

Hedge shelterbelts have been established for 5-years and form the basis of the trials. Farmer-dissemination and maintenance-guides are major project outputs